Seabirds as sentinel species: assessing the risk of nest incorporation of marine plastic debris

Plastic debris in marine environments is of particular concern for seabirds, due to their exposure to these contaminants alongside multiple other marine and terrestrial stressors. Data on the spatial and temporal distribution of nest-incorporated plastics are severely lacking and represent a fundamental knowledge gap of pressing importance. By quantifying, and modelling nest incorporation of plastics across seabird species, this studentship will produce this required understanding of the temporal and spatial scale of plastics on seabird breeding grounds and develop tools to monitor/inform policy concerning plastics in the environment. Through undertaking fieldwork, modelling and desk-based analyses this studentship will:

a) determine how the prevalence and distribution of plastic debris at sea and natural nesting material influences its occurrence in seabird nests, and whether the type or quantity of plastics incorporated into nests influences entanglement

b) understand how nest incorporation of plastic debris may affect the thermal properties and structure of seabird nests and the associated effect on breeding success

c) develop and assess the ability of nest-incorporated plastics to be used as a monitoring tool and environmental indicators to measure the efficacy of plastic pollution reduction policies and initiatives

d) assess the vulnerability of Scottish seabird populations to plastic debris specifically, and within the context of other known threats to seabirds, to understand the relative contribution plastics make in determining population status and trend.